Phenomenology of Pain in Southern English Body Modification Practices

How pain is endured or enjoyed in the context of body modification practices in Southern England, and how this might inform our understanding of the embodiment of norms and values.